Wise Beans

Wise Beans wishes to expand our free range, organic, farm to table menu to include items that help manage each stage of the menstrual cycle. This unique menu would help working women get the correct food they need at each point in their cycle and help us understand better the nutritional nuances required for dedicated recipes and improved support for our female customers.